Development of business partnerships and new products in the emerging Chinese market

A feasibility study undertaken by a UK engineering company who are looking to expand their business

into the Chinese market. The study facilitates the gathering of the information required to adapt an

existing product and bring two new products to market as well as form commercial partnershipes with

two Chinese companies. The estimated impact of this study is in the region of £3 - £5 million over the next

10 years.